Building a UK value chain in converting waste gases into sustainable materials for consumer products

This project is about the development of a new business model and capability to enable the utilisation of industrial waste gases from the foundation industries, to generate feedstocks and chemicals for use in the production of consumer products in the UK. Such an industrial symbiosis model will displace the import of non-sustainable materials from outside of the UK currently used to supply the consumer goods industry thus building a new UK value chain whilst simultaneously helping to mitigate the waste emissions from the foundation industries (specifically paper, chemicals, and steel). Aside from the technical aspects of the project, additionally, the business model development will frame the economic incentives that will likely be required to make the model work (e.g., carbon taxes on imports of fossil-based materials). The project will uniquely bring together partners from across the whole supply/value chain to achieve this.